Protecting Medical Data: A Novel AI-Driven E-Healthcare Solution using Post-Quantum Lightweight Cryptography

TeleHealth-CyberShield is an innovative cybersecurity solution designed to enhance the protection of sensitive medical data within the healthcare sector. In response to the escalating threats posed by cybercrimes and the emerging challenges of quantum computing, TeleHealth-CyberShield provides a robust, scalable, and efficient way to secure data in transit. The solution integrates advanced encryption techniques, including National Institute of Standards and Technology (NIST) compliant alogrithms, ensuring that healthcare organisations can protect patient information against both current and future threats.

TeleHealth-CyberShield is particularly tailored for use in hospitals, diagnostic centers, healthcare manufacturers, and care homes, offering seamless integration with existing systems. Its API-driven design allows for easy deployment, making it an accessible and essential tool for enhancing cybersecurity across the healthcare industry. The project has undergone extensive market validation, and partnerships have been established to test the solution in real-world settings.

This project positions TeleHealth-CyberShield as a leader in quantum-resistant data protection, addressing a critical need in the rapidly evolving landscape of healthcare cybersecurity.